The Eras of Clinical Language Models: Domain Adaptation, Reasoning, and Safety

This thesis chronicles the evolution of Large Language Models (LLMs) in clinical applications across three distinct eras. The "Domain Adaptation" era demonstrates the necessity of fine-tuning for clinical performance. I show how Parameter-Efficient Fine-Tuning (PEFT) successfully adapts general-domain LLMs to specialised clinical tasks with minimal computational resources. My MEDIQA shared task work further establishes that fine-tuning is essential, while my SemEval contributions reveal a critical transition: as models grow more sophisticated, challenges shift from knowledge adaptation to knowledge elicitation-the ability to access already-encoded information.
The "Reasoning" era addresses hallucinations in LLMs, where models generate plausible but factually incorrect content. My Hallucination Leaderboard work quantifies hallucination tendencies across models. Building on these insights, I introduce DeCoRe (Decoding by Contrasting Retrieval Heads), a novel method that reduces contextual faithfulness hallucinations-instances where model outputs contradict provided context-and demonstrate its efficacy in clinical settings through rigorous evaluation.
The "Safety" era examines increasingly powerful LLMs. My MMLU-Redux project exposes vital flaws in a widely used evaluation benchmark that assesses knowledge of LLMs, including in the medical domain. In another work, I identify concerning "inverse scaling" phenomena where extended reasoning time paradoxically degrades performance, revealing discrepancies between what LLM training incentivises and optimal reasoning behaviour. This culminates in analysing failure modes when models receive additional computation time, with direct implications for autonomous systems in high-stakes clinical environments.
Throughout, we trace the evolution of the field from domain adaptation to the complex safety considerations essential for a responsible deployment of advanced clinical language models.